Sequencing the air to identify plant pathogens before they decimate crops

Airborne crop pathogens pose a serious threat to food security and are responsible for devastating loss of yield. Early detection can enable farmers to take targeted action to reduce losses. In wheat, fungal
diseases alone are estimated to cause losses averaging 21% (>160 million tonnes), with three cereal rusts amongst the most damaging. Yellow rust, caused by P. striiformis, is a constant threat to UK wheat production. All current pathogen detection regimes for yellow rust rely on analysis post plant damage. However, in this project, we will deploy a state-of-the-art sequencing based diagnostic to detect and monitor yellow rust pathogens present within captured air samples. Crucially, we hope to be able to demonstrate the ability to distinguish different genotypes/pathotypes. Such an approach would allow much earlier, more targeted treatment regimes.